Axon 60

Axon 60 is a vehicle enabler for the very low CO2/km fleets of the future. The car delivers 100+ mpg whilst meeting EU vehicle legislation. A unique vehicle structures technology will be productionised for the first time. The structural carbon technology is a globally patented carbon beam technology that can be exploited by UK. The vehicle is light weight (500kg), low drag and is powered by a best practice 500cc engine and CVT from UK supplier. This gives a competitive power to weight ratio. The project explores the bounds of Plug in Hybrids in light vehicle applications.